A novel low-cost and compact solution for neonatal care by mOm Incubators

The World Health Organisation (WHO) estimates that 1 million children die needlessly every
year due to the complications of premature birth. 75% of these deaths can be prevented
overnight with simple treatments such as incubation. Current incubators are incredibly large,
needlessly complicated and expensive. mOm was designed to overcome these issues and
therefore increase access to incubation services for premature babies world wide.
mOm is a low-cost, robust, easy to use compact and energy efficient inflatable infant
incubator. Whilst mOm was inspired as a solution for refugee camps, it also has applications
in the developing world, in disaster relief zones, during hospital evacuation procedures, in
transportation and for use as a precautionary device in geographically disparate areas.
We plan to prove the feasibility and safety of the mOm concept in a clinical evaluation that
will be carried out in the environment that it is designed for. This will enable us to learn more
about how it will be used and whether or not it meets the requirements of an infant incubator
so that we can make necessary changes to reach design freeze, achieve regulatory approval
and turn mOm into a commercially available product.
mOm aims to be a recognised British medtech company that develops and exports novel
solutions to solve big problems around the world.